Application of Computational Complexity Theory to Computer Vision

This project proposes research in the field of computational complexity theory, applying this field to increasing the efficiency of computer vision problems. Applications of computer vision such as video object tracking for autonomous vehicles and security systems require real-time processing of complex tasks. Research into improving the efficiency of computer vision algorithms could have an impact on these time-sensitive applications and allow for more complex computation to be done in real time